Digital Project Optimisation

Digiworkz was founded by Laurence Collins, Will Dignon and Harwinder Singh. Specialising in project management for digital projects, Digiworkz is proposing a disruptive technological solution for businesses increasingly requiring digital-led innovations. Project management technologies are largely focused on tasks, rather than pre-emptive risk management. Digiworkz proposed solution would use AI to integrate tasks, the skills required and programme data to create a smart vision of upcoming risks and how to solve these risks through skills matching saving businesses millions of pounds each year. Should Digiworkz be successful, Digiworkz could generate a year-five post-project revenue of £51M.